Analysis of how specific RNA motifs in HIV-1 and lentiviral vector genomes control infectious virus production

We hypothesise that an innate immune pathway recognises HIV-I RNA containing CpG dinucleotides and inhibits viral replication. This project will analyse how CpG dinucleotides in the HIV-I genome and lentivirat vector genomes are sensed by the innate immune system and inhibit viral replication.